A Forensics Examination Of Soil Biota: Determining the Forensic Significance of Soil Micro-organisms in Criminal Cases

This investigation aims to determine whether the analysis of soil microbes obtained from soil
samples, and potentially found on clothing items, vehicles and their sources, can potentially be used as
associative evidence to prove a link between suspects and crime scenes (Horswell et al 2009).